Safe Surgery - Image-Guided Gallbladder Surgery

1) Brief description of the context of the research including potential impact

Laparoscopic Cholecystectomy (LC) is one of the most common laparoscopic procedures in the UK and focuses on the removal of the gallbladder through a key-hole surgery. The main risks to patient safety occur during the operation and relate to the appropriate identification and careful management of the anatomical structures. Potential complications involve common bile duct stricture and jaundice (and subsequent bile leak causing peritonitis), inappropriate clipping or misidentification of cystic artery and/or cystic duct and unnoticed bleeding from tissues. It's been shown that a significant number of those issues arise from visual perceptual illusion, which can be mitigated by following the critical view of safety approach - requiring identification of the three structures before proceeding with the transection.

With over 61,000 operations carried out each year in the UK alone, even a relatively small amount of inefficiencies and error rates in this space can cause additional financial burden and patient dissatisfaction. Currently, between 5.1-6.8% of LC patients require readmission following bile duct injuries, a substantial amount of which will require subsequent long-term care which will have a negative effect on their quality of life.

2) Aims and Objectives

The project's aim is to increase patient safety in laparoscopic cholecystectomy through the development of a digital support system analysing the critical view of safety and quantification of surgical errors.

The specific objectives can be listed as:
- Development of a machine learning model capable of live analysis of the laparoscopic camera feed and qualitative assessment of the successful dissection of the gallbladder following a critical view of safety (CVS) approach.
- Development of a machine learning model capable of predictive error detection in LC during live operations with an informative alert system facilitating safe operating practices and improving training.
- Creating a framework for appropriate digital interfaces and functional display of information, supporting human-machine teaming during computer-assisted surgery.
- Facilitating collaboration with clinicians and procurement of the "Observational Clinical Human Reliability Assessment" dataset in laparoscopic cholecystectomy.

3) Novelty of Research Methodology

This research will focus on innovative implementation and improvement of the state of the art machine learning models for computer-assisted surgery in laparoscopic cholecystectomy. Additionally, it will aim to research new approaches in the analysis of clinical practice through video recordings - facilitating detection and prevention of human errors, and as such improvement of quality of surgical practice and patient outcomes.

4) Alignment to EPSRC's strategies and research areas

This research project aims to address several EPSRC's research fields such as:

- "Artificial intelligence technologies" - through direct development and improvement of state of the art machine learning models.
- "Clinical technologies (excluding imaging)" - through research into surgical error prevention and improvement to clinician training.
- "Graphics and visualisation"/"Human-computer interaction" - through the development of human-machine interfaces, increasing the functionality of CAS systems and reviewing methods of effective display of information.
- "Medical imaging - including medical image and vision computing" - through analysis and preprocessing of visual information from the laparoscopic camera feed.

5) Any companies or collaborators involved

The research project is jointly funded by NIHR CL-PSRC (National Institute for Healthcare Research, Central London - Patient Safety Research Collaboration) and the UCL CDT (Centre for Doctoral Training) in Medical Imaging who support the project through funding as well as researcher collaborations.